High-Speed Organic Photonics and OptoElecronics

HiSOPE addresses the fundamental scientific and technological challenges for the decarbonization of the digital society by focusing on novel fast and broadband organic optoelectronic materials, devices and systems, allowing high added-value applications such a optical data transmission and wireless optical communication. More precisely, HiSOPE aims to develop organic semiconductor (OSC) materials and fabricate different organic devices like High-Speed Organic Light Emitting Diodes, High-Speed Organic PhotoDetectors and electrically driven Short Pulse Organic Lasers, and integrate these into lab-scale waveguided and wireless data transmission demonstrators. HiSOPE is fully in line with the European Semiconductor Chips Act and European industrial autonomy endeavors because it chooses to provide OSC based solutions for high-speed optoelectronics and photonics instead of often toxic and critical material dependent III-V semiconductors. This will help to diversify and strengthen the European digital and optical telecommunication industrial ecosystem through the emergence of new industrial actors. HiSOPE tackles the issues of responsible and sustainable electronics head
on, by following 4 Paths to Sustainability: 1- The avoidance of toxic and critical raw materials such as III-V semiconductors, 2- The reduction of carbon and embedded carbon footprint, 3- Device and system design that takes recycling into account from the outset, 4- The mass reduction of materials, substrates and encapsulation. Also, HiSOPE has a clear vision of a road to industrialization that includes several well-identified market alternatives for organic optoelectronics and photonics. To maximise the chances of reaching the industrial stage for this project, several markets and use cases are proposed. In the work package "Lab-scale Proof of Concept, Dissemination and Exploitation" we will identify the ones most likely to succeed commercially and take steps to maximise impact from the project.